How mechanosensing drives root penetration in hard soil?

Soil compaction is major modern agronomic problem leading to substantial global yield losses. Over the recent past, the sizes of farming machinery have increased about 10 times which compresses the topsoil as well as the subsoil making roots to extremely challenging to forage for critical resources like nutrient and water. While it was conventionally believed that roots were unable to penetrate compacted soil due to its excessive hardness, a ground-breaking discovery our team has elucidated that plant roots actively choose not to penetrate hardened soil due to the accumulation of ethylene within microscale soil pores.
The molecular mechanism underpinning how plant roots respond to compaction is not known. In this project, we aim to discover the root adaptive response mechanism in compacted soil conditions. We aim to reveal how compaction regulates the biophysical, structural, and functional traits of cell walls, which provide the structural and functional framework to receive and respond to physical forces such as compaction with these objectives.
Map mechanical properties of rice root cell walls in compacted soil. Perform state-of-the-art phonon imaging to assess the mechanical and viscoelastic properties of epidermal, exodermal, cortical and endodermal cell wall in Wild Type rice root tips subjected to soil compaction treatments. Subsequently, image and analyse cell wall stiffness of rice root tips grown in compacted soil.
Generate compaction responsive reporters and mechanoproofing rice roots to monitor soil compaction stress.
Imaging compaction responses of cell wall mutants in compacted soil

This innovative BBSRC DTP proposal will generate valuable outcome and new knowledge that how soil compaction forces cell wall to change their structure, dynamics, morphology, growth, and mechanical properties to regulate root growth in compacted soil conditions.